Web-portal for transboundry pathogens

Technical abstract
We will create of a web portal for all the major animal diseases studied at Pirbright, starting with foot-and-mouth disease and lumpy skin disease. The core purpose will be to allow researchers and policy makers from ODA countries easy and immediate access to the wealth of information gathered by all the reference labs at Pirbright. By exploring an interactive geo-localized map of his/her country any researcher would be able to locate samples for all relevant animal diseases and query their sequence, explore past and present outbreaks, inquire about available vaccines and gather information that can inform decision making. We will also take the opportunity to sequence additional viruses in the reference collection.